Developing a novel machine learning approach to construct effective personalised learning pathways in data science tuition

"Cambridge Spark Ltd and University of Oxford are pioneering the use of technology to transform data-science tuition.

The project seeks to meet the market demand for innovative products and services that can address current deficiencies in the supply of industry-relevant, efficient data-science education and training.

The company anticipates that the resulting product will rapidly expand its UK market share and enter global markets, driving profit growth and further investment in technology development and commercialisation.

Cambridge Spark also expects that the resultant product will catalyse profitability and growth for UK digital industry, supporting further investment in UK R&D.

University of Oxford will utilise outputs to increase its research capabilities and further its research goals."